Reliagen Ltd - Innovate Biomass Fuels

BioSci Ltd is developing a commercial demonstrator to extract natural, un-treated wood from mixed grades of waste wood to improve the automation and efficiencies of wood recycling as well as controlling quality for cleaner fuel production, reducing pressures on virgin wood sources.